Multi Chemistry Battery System

The search for power pack solutions for Electric Vehicles (EV’s) or Hybrid Electric Vehicles (HEV’s) has led to many advances in cell technologies and techniques, aided also by the goal to provide viable storage systems for renewable energy sources such as wind and solar. Revolutions in cell technology have only been half the battle though, invariably the difference in real life performance of automotive battery packs to that of the manufacturers advertised performance can show a reduction of typically between 60 -70% of the practical travelling distance of the vehicle. The other half of the battle is therefore to provide a means of not only increasing the real life performance of a battery pack with the current cell technologies, using advanced multi chemistry management techniques, to provide reliability, longevity, a reduced cost, increased safety and extended performance.